The Impact of COVID-19 Control measures on NCD risk factors and Metabolic health: A comparison of 3 Caribbean countries

Non communicable diseases (NCDs) such as diabetes, hypertension and heart disease are the leading causes of death in Low and Middle Income Countries (LMICs). Caribbean women, urban dwellers and the poor are more likely to have NCDs and a greater burden of NCD risk factors such as obesity, physical inactivity and unhealthy diet.

The recent control measures to limit the spread of COVID-19 in many LMICs interfered with daily routines and food systems. While some control measures such as limiting sale of alcohol and closure of fast food restaurants might have potential benefits on NCDs, these may be counterbalanced by limited access to fresh fruits and vegetables and a tendency to consume unhealthy stored/preserved foods. Additionally, stress, working from home, increased screen time (computer and TV) and boredom also create a change in sleep, physical activity and other NCD related lifestyle practices.

In this study we will examine how control measures used in 3 Caribbean islands affected the health and lifestyle practices of people living with NCDs, particularly women, the poor and those living in urban vs rural communities. By understanding the effects of COVID-19 control measures on NCD risk factors (lifestyle practices), mental health, metabolic health (blood sugar and cholesterol) and physical measurements (blood pressure and weight), LMIC governments can use their limited resources to better care for persons with NCDs during national crises and respond better to future COVID-19 and other infectious disease outbreaks.

Technical abstract
Low and middle income countries (LMICs) have a disproportionate burden of noncommunicable diseases (NCDs) and limited resources for prevention and treatment. The COVID-19 pandemic has served to highlight and also exacerbate these disparities. With limited resources for tertiary level care and no evidence-based treatments or effective vaccines, LMIC governments employed a range of public health measures to control the spread of COVID-19, many of which interfered with daily routines and food systems. These control measure may have beneficial and detrimental effects on NCD risk factors, physical measurements (blood pressure and weight), mental & metabolic health.

The Caribbean's high NCD burden and heterogeneity in COVID-19 incidence & implementation of COVID-19 control measures provides a unique opportunity to investigate the effect of specific policies on NCD health practices and explore differential effects by gender, urban/rural residence and socioeconomic status. We plan to administer a telephone survey to hospital out-patients who had blood taken for metabolic studies (glucose and lipids) at tertiary hospitals prior to the outbreak in three island territories -Jamaica, Barbados and Trinidad & Tobago (n= 1460) to investigate the effect of COVID-19 control measures on NCD risk factor practices and mental health. Participants will be invited for repeat laboratory testing to evaluate the effect of COVID-19 control measures on metabolic health. Blood pressure and weight will be abstracted from outpatient visit records prior to and following the epidemic.

The effect of COVID-19 control measures on NCD risk factors, physical measures, mental and metabolic health has not been examined in the region. Through multi-island comparisons we can investigate the impact of specific government policies and help LMICs limit adverse outcomes in persons at risk of or living with NCDs while containing future COVID-19 outbreaks or other national disasters.